A Gateway to Corruption? The Role of Gifts in Ancient Athenian Democracy

This project considers the changing role of gift-giving in the development of
Athenian democracy and aims to establish whether a changing political culture
created new opportunities for corruption. Beginning with Solon's reforms (c.
594BCE) it will trace the development of key democratic institutions (lawcourts,
assembly, elections) alongside gift-giving practices, and examine if this
development increased the potential for 'corrupting' gifts (bribes). The relationship
between democratic development and corruption will be traced and the impact of
fourth-century 'anti-corruption' reforms will be assessed.